KT press

KT press is a micro-publisher in the visual arts. The Innovation Voucher would provide technical support and expertise towards the development of a new multimedia platform for delivery of content and enable it to expand its market into educational resource materials.